Quantum Resistant DSbD Security Leveraging MicroTokenisation

ValidDatum Limited, rapidly-growing UK-based cybersecurity and data protection service provider, Value-Added Reseller of Eclypses MTE technologies, and software solutions developer with an emphasis on data pseudonymisation and tokenisation for guarding against mass data breaches. Ms Daryl Crockett, CEO, serial software entrepreneur and leader in data security integration, privacy-by-design, and data management in business digital transformations. Ms Chris Morecroft, UK Managing Partner, brings significant compliance experience as a fraud examiner, advisor, and data security and privacy director. Mr Tee Patel, CISO, is a noted cybersecurity architect, and frequent keynote speaker.

**Vision**

ValidDatum is of the mindset that business and operational digital ecosystems are complex and dynamic. Whenever possible, data should be protected through the use of pseudonymisation and tokenisation. Present-day data security practise relies on intrusion detection, ring-fence defences, and cumbersome encryption key management. But, if these defences are circumvented, bad actors can access our most private and precious data, exposing individuals, companies, and governments to catastrophic data breaches. Recent events have demonstrated that there are abundant ripe entry point targets for bad actors in our modern business systems, where those with malicious intent can use their continuously evolving collection of tools to gain access to data such as phishing, trojans, code injection, password attacks, eavesdropping, and now, on our doorstep -- nation-state Quantum computing attacks and encryption chaining pattern detection. We must work collaboratively and tirelessly to develop security applications and ecosystems to thwart these attacks; bearing in mind this core principle -- that when the data we seek to protect is readable, it is vulnerable.

**Key Objectives & Focus**

ValidDatum seeks to support the growth and fortitude of the Digital Security by Design Software Ecosystem through the investigation of the feasibility of its existing technologies for:

1.) Integrated synchronous encryption key management technology within libraries, automatically generating unique encryption keys for individual pieces of data to reduce the risk and overhead of traditional encryption key management.

2.) The employment of End-to-End Payload Protection for data-in-transit, providing an uninterrupted layer of protection for data on its journey within the ecosystem.

3.) The usage of Android device jailbreak detection to reduce the risk of malicious entry-point exposure and data-interception through mobile device applications.